Seagreens benefit as a prebiotic

Seagreens is organic, dried and milled, human food quality seaweed, where proprietary methods (Patent Pending) ensure international compliance for food and nutraceutical ingredients.Seaweeds are known to have benefit prebiotic properties, and this work will seek to further understand the potential of Seagreens as an effective prebiotic, and the mechanisms involved.